Impact of El Niño on malaria vector dynamics in Tanzania: observation, improvement and unleashing forecasting potential

El Nino events have been shown to impact significantly on many vector-borne diseases (VBDs), including malaria, dengue, Rift Valley fever and others. While the link between El Nino and disease is well established, the mechanism underlying it is not fully resolved, but probably involves impact of the change in rainfall patterns (often drought and then heavy rain, or vice versa) or altered temperatures brought by El Nino on the vectors themselves. Here we aim to take advantage of the collection over the past 9 years of detailed entomological data on one VBD to detect a perturbation to vector dynamics caused by the current El Nino event. The strength of the current El Nino, the existence of high quality entomological data, the inclusion of the team responsible in this proposal, and access to local meteorological data provide a unique opportunity to understand how El Niño events trigger the emergence of VBDs.

We focus on malaria, which remains the VBD with the greatest impact on human mortality and morbidity, and propose new fieldwork in the Kilombero valley area of central Tanzania, where there is a 30% prevalence of infection in people. Malaria is caused by parasitic protozoa of the genus Plasmodium and it is transmitted by female Anopheles mosquitoes. The spatial limits of malaria distribution, its seasonal activity and the mosquito vector dynamics are very sensitive to climate factors, as well as the local capacity to control the disease.

The aim of this proposal is to characterize the chain of connections between the current El Niño event, its impact on regional and local climate, and the subsequent consequences on malaria vectors and malaria burden in Tanzania. This is carried out to better understand how El Nino affects malaria, and in order to build an early warning system prototype for malaria risk in Tanzania.

We will achieve this though the use of new and standard technologies to measure mosquito vector properties within the Kilombero Valley. We will undertake 12 months of detailed entomological study in a number of previously-studied villages in the region, in the expectation of detecting a change or perturbation to vector dynamics or behaviour caused by El Nino. These new data will be analysed in the context of the 9 years of historic data already collected between 2006-2015 (this field campaign ended in May 2015), as well as malaria clinical data and different climate datasets, ranging from regional scale satellite estimates to local scale meteorological station data available for the studied region. Detailed weather data for the areas are available from a local weather station, and will be supported by temperature/humidity data collection in the study villages.

Based on the findings, we will develop a better understanding of how El Nino impacts on malaria and its vectors (with applicability to a wider range of VBDs) and build a prototype early warning system for malaria risk in Tanzania. This will be a useful resource for local decision makers and public health specialists to target and allow vector control resources in future.

Potential impact
Malaria remains one of the world's great scourges, killing an estimated 600 thousand people per year (the majority - 91% - in Africa) and causing huge levels of morbidity. Young children and pregnant women are the most affected groups. According to WHO, some 3.4 billion people (half the global population) live at risk of malaria, across 106 countries. WHO data indicate that mortality and morbidity caused by malaria exceed the total of all other human vector-borne diseases added together.

Malaria imposes costs on individuals and their families (who need to purchase drugs, or travel to hospital, miss work or school; or suffer death or bereavement). It also imposes costs for governments which need to fund health care facilities and public health interventions. There are lost opportunities from economic ventures and tourism. The direct costs of malaria have been estimated to be US$12 billion per year; the indirect costs are even greater.

Several studies from different parts of the world have demonstrated that the negative impact of malaria is intensified during El Nino periods. The full mechanism of action is, however, largely unresolved. We aim to exploit the strength of the current El Nino and the existence of high quality entomological data to finally understand the basis of this linkage. Our results will facilitate the implementation of appropriate control measures (against the vectors) during El Nino events. We will also use the results to develop a prototype Early Warning System for malaria in Tanzania, based on climate observations and seasonal forecasts. If effective, this is expected to provide a significant (2-3 month) lead-time malaria risk forecast in which control measures can be implemented before disease transmission intensifies. While the specific climate drivers of malaria vary regionally, it is likely that elements of this Early Warning System will be relevant to a wider area of Africa and elsewhere. This prototype will require a period of further validation before it can be used operationally, and this will not be achievable within the time span of this project.

Beyond academia, therefore, the main beneficiaries of the proposed research will be VBD control planners, public health policy makers and affected communities themselves.

The impact of this work will extend beyond malaria, as ENSO impacts on most and possibly all VBDs and even some non-VBDs. For example, the very strong El Nino in 1997-1998 led to floods in the desert area of north and northeast Kenya, which in turn gave rise to an epidemic of Rift Valley fever (RVF). There were an estimated 27,500 human infections, and 170 deaths were recorded. RVF affects livestock and people; in addition to the direct human mortality, an estimated two-thirds of pastoralist livestock died in some regions, leading in turn to food shortages, further impacting food security and human health.

The ultimate aim of this project is to improve understanding of how El Nino impacts on VBDs and, by doing so, move towards predictive models and early warning systems. By collecting high quality entomological data during the current strong El Nino we have a chance of detecting a clear signal - e.g. a perturbation in vector dynamics linked to El Nino - with relevance to a broader range of VBDs